The Problem of Leisure in Post-Growth Societies, 1900-1980

My research will explore the role of leisure in visions of post-growth societies developed in Britain and
France during the twentieth century. It will consider three key moments in the development of
steady/stationary-state economic thought in Britain and compare them to concurrent de-growth
narratives developing in France. My project will be structured around three paired narratives. The first,
spanning the 1900s to 1930s, will compare the ideas of the Bloomsbury group and those of Third
Republic Solidarism. The second, spanning the 1960s and 1970s, will compare Anglo-American steadystate
economic theories (SSE) to 'de-growth' theories more popular across continental Europe. The final
narrative will compare contemporary political debates around growth in Britain and France.